Scalable Additive Models for Forecasting Electricity Demand and Renewable Production

Electricity demand forecasting is an essential component of electricity production planning, power grid management and trading. The transition to primarily renewable production methods will reduce the flexibility of supply and in turn increase the dependence on reliable short-term demand forecasts. To limit the necessity of carrying out expensive electricity infrastructure works, smart grid management systems should be put in place. This would require accurately forecasting electricity consumption at not only the regional level but also at a lower level of aggregation, possibly down to the individual household level. Forecasting electricity at low levels of aggregation presents new challenges, due to a lower signal-to-noise ratio and the heterogeneity of consumption patterns.
One proposed solution is to use ensemble forecasting methods aimed at "borrowing" information across households. In particular, additive regression stacking is an ensemble method for probabilistic forecasting that constructs a weighted combination of models or 'experts'. While the experts are fit to data from each the individual households to capture their specific consumption patterns, their ensemble weights are estimated using data across all the households and, critically, are allowed to vary with covariates via non-parametric additive models. My research will involve extending existing stacking methods, especially in terms of scalability in the number of experts. In particular, current additive stacking methods adopt a multinomial parametrization which is overly flexible and limits the number of experts that could be used. In fact, the number of model parameters grows linearly with the number of experts causing computational difficulties, in addition to the risk of overfitting. To address these difficulties, I will consider more parsimonious parametrizations of additive ensemble models, aimed to retain the flexibility of current additive stacking models whilst improving their scalability and allowing for the inclusion of more experts.
In addition to proposing more scalable stacking models, I will work on the corresponding visualization methods. In fact, the purpose of producing an accurate electricity demand forecast is to support operational decisions and decision makers need to trust and understand how the forecast has been generated. In particular, the cost of forecasting error can be substantial in the electricity sector, hence decision makers cannot use the forecasting model simply as a black box. Adequate visualization methods will be essential to support the use of the new stacking methods at an operational level.

Potential impact
The COMPASS Centre for Doctoral Training will have the following impact.

Doctoral Students Impact.

I1. Recruit and train over 55 students and provide them with a broad and comprehensive education in contemporary Computational Statistics & Data Science, leading to the award of a PhD. The training environment will be built around a set of multilevel cohorts: a variety of group sizes, within and across year cohort activities, within and across disciplinary boundaries with internal and external partners, where statistics and computation are the common focus, but remaining sensitive to disciplinary needs. Our novel doctoral training environment will powerfully impact on students, opening their eyes to not only a range of modern technical benefits and opportunities, but on the power of team-working with people from a range of backgrounds to solve the most important problems of the day. They will learn to apply their skills to achieve impact by collaborative working with internal and external partners, such as via our Rapid Response Teams, Policy Workshops & Statistical Clinics.

I2. As well as advanced training in computational statistics and data science, our students will be impacted by exposure to, and training in, important cognate topics such as ethics, responsible innovation, equality, diversity and inclusion, policy, effective communication and dissemination, enterprise, impact and consultancy skills. It is vital for our students to understand that their training will enable them to have a powerful impact on the wider world, so, e.g., AI algorithms they develop should not be discriminatory, and statistical methodologies should be reproducible, and statistical results accurately and comprehensibly communicated to the general public and policymakers.

I3. The students will gain experience via collaborations with academic partners within the University in cognate disciplines, and a wide range of external industrial & government partners. The students will be impacted by the structured training programmes of the UK Academy of Postgraduate Training in Statistics, the Bristol Doctoral College, the Jean Golding Institute, the Alan Turing Institute and the Heilbronn Institute for Mathematical Sciences, which will be integrated into our programme.

I4. Having received an excellent training, the students will then impact powerfully on the world in their future fruitful careers, spreading excellence.

Impact on our Partners & ourselves.

I5. Direct impacts will be achieved by students engaging with, and working on projects with, our academic partners, with discipline-specific problems arising in engineering, education, medicine, economics, earth sciences, life sciences and geographical sciences, and our external partners Adarga, the Atomic Weapons Establishment, CheckRisk, EDF, GCHQ, GSK, the Office for National Statistics, Sciex, Shell UK, Trainline and the UK Space Agency. The students will demonstrate a wide range of innovation with these partners, will attract engagement from new partners, and often provide attractive future employment matches for students and partners alike.

Wider Societal Impact

I6. COMPASS will greatly benefit the UK by providing over 55 highly trained PhD graduates in an area that is known to be suffering from extreme, well-known, shortages in the people pipeline nationally. COMPASS CDT graduates will be equipped for jobs in sectors of high economic value and national priority, including data science, analytics, pharmaceuticals, security, energy, communications, government, and indeed all research labs that deal with data. Through their training, they will enable these organisations to make well-informed and statistically principled decisions that will allow them to maximise their international competitiveness and contribution to societal well-being. COMPASS will also impact positively on the wider student community, both now and sustainably into the future.